RegBIM: BIM-based Regulatory Compliance Design Environment

The RegBIM project is a Technology Strategy Board supported collaboration between BRE, Cardiff University, Bentley Systems, AEC3, Skanska, RIBA and LABC. Working with Building Information Modelling (BIM) within the UK construction industry, the two year project is progressing towards automation of (English) Building Regulations, BREEAM and Code for Sustainable Homes design stage compliance checking, with the goal of establishing a non-platform specific mechanism to deliver these BIM-based services to the construction industry. The perceived potential benefits to the wider construction industry are significant savings in design and checking time, increases in ‘first time’ compliance and reductions in construction & design costs associated with these industry & statutory standards.